Automated cell sorting platforms using Al-assisted Raman spectroscopy

We are seeking a highly motivated student to undertake a multidisciplinary project to establish a plug-and-play microfluidic platform for sorting cells based on single cell Raman spectra (SCRS). SCRS contains rich information on the biomolecular composition of a cell, which reflects its type and metabolic function. Coupling SCRS with artificial intelligence and advanced optical imaging provides a powerful tool for discovering cellular traits associated with diseases (e.g. cancer). This project will work with oncology scientists and a global Raman spectrometer company (HORIBA) to discover and sort resistant cells against cancer therapies for downstream studies. This will facilitate the discovery of potential metabolic biomarkers for early cancer diagnosis and screening for potential therapies. The project is highly interdisciplinary, involving collaborations between engineers, cell biologists, data scientists and industry. The student will gain a broad range of skills ranging from microfluidics to imaging methods and analytical techniques.